Smart adsorbent materials to mitigate antimicrobial resistance in dairy farm wastewaters (SAM-FARM)

This project will develop unique sorbent materials to treat dairy waste/waters for the reduction of AMR and recovery of metal and antibiotic pollutants. Removal of pollutants these wastes will enable safe re-use as a fertiliser for crops without reduced AMR. Understanding how AMR develops is important, and will inform on part of this PhD project. However, to remove pollutants that drive AMR becomes a win-win for both mitigating AMR and managing pollution in the environment.

The project will involve identifying and quantifying the species present in real-world dairy waste samples. It is important to understand what is present in the waste and in what concentrations as this will strongly impact the sorption process. A range of novel MOFs will be prepared rapidly and efficiently using bespoke microwave technology.The stability of these MOFs will be assessed under temperature and pH conditions relevant to dairy waste/waters. Results will enable us to develop MOFs with high sorption capacity and selectivity and to optimise removal of pollutants. The effect of microwave heating on cell lysis and/or plasmid curing will be investigated. The final established process (novel developed MOFs and microwave conditions) will then be tested on real-world dairy farm wastewaters Alongside we will evaluate the antimicrobial resistant organisms to understand how effective our technology is at removing the pollutants driving AMR.

This exciting trans/interdisciplinary PhD project offers the unique opportunity to prepare novel materials for AMR mitigation whilst developing understanding and expertise of how only interdisciplinary skills can address the global challenge of AMR in the environment. The project addresses concerns in food security, food safety, and AMR with the potential to deliver economic and societal impact in UK and global agriculture.